Diplomacy as translation: British foreign policy as a techno-cultural assemblage

This project reconsiders British diplomacy from the perspective of the everyday interactions with other diplomatic entities that are prior to, and shape, foreign policy formation. It does so through a series of historical snapshots of moments when new 'outside' elements were incorporated into the British diplomatic apparatus. Produced through archival research and interviews, these snapshots together provide a different picture of the way foreign policy is produced than is usually presented. The first historical snapshot is of the creation of the Foreign Office itself, in the late eighteenth century. Prior to this there had been two secretaries of state, each of whom had domestic and international responsibilities. The creation of the Foreign Office involved producing everyday bureaucratic procedures and interactions among those previously attached to the two secretaries, and constituted for the first time a coherent approach to that which was beyond the kingdom's borders. This understanding of foreign policy, as the coherent, rational decision-making emanating from within a specialized bureaucracy, remains popular to today - both within the FCO and outside of it. The remaining historical snapshots serve to problematize this account, as they entail the steady incorporation of 'outside elements' into the foreign policy apparatus.
The first of these is the implementation of intelligence sharing in the post-WWII context, first with the United States and later with other allies such as Canada, Australia, and New Zealand. From this point on, British foreign policy would be premised on a slate of information shared among a group of states. That these states were like-minded in some way prior to the agreement is obviously true. But the everyday sharing of intelligence serves to predispose these states further to like-mindedness, given a common set of understandings of what is going on in the world. Other historical moments widen this circle of collaboration, such as the creation of NATO and its principle of interoperability (by which allies prepare to act in common, both in terms of infrastructure and procedures) and the creation of the EU's External Action Service (which attempts to coordinate member state's foreign policies, both centrally and among EU embassies 'in country'). While none of these dictate UK foreign policy, and clearly there are moments of divergence (e.g., the Iraq War), they nonetheless hint at the ways in which British diplomacy can be understood to be integrated with other diplomatic actors in an everyday sense, meaning that the 'outside' is already 'inside' before any formal diplomacy occurs.
This theoretical shift towards everyday diplomacy is important because it hints at the possibility that a loose group of states (often referred to as 'the West') have enmeshed their foreign policy apparatuses in ways that predispose them to (but do not require) collective action. Just as a group of people can congeal into a crowd, with their micro-scaled interactions resonating to create collective actions (like a crowd becoming a mob) without each individual losing the sense of their own agency, we might imagine everyday diplomatic interactions as productive of just such a collective.
This is particularly important, as the final snapshot is of the First Class Foreign Policy Programme, an attempt to, among other things, advance the meaning of 'digital diplomacy' by integrating internet-based expertise into foreign policy formation processes. This ongoing effort promises to incorporate non-state elements into the British foreign policy apparatus. Therefore, understanding how these micro-scaled interactions might resonate and shape international relations is of paramount importance.

Potential impact
This project is a partnership between the PI and the Foreign and Commonwealth Office (FCO). The FCO is currently undertaking a review of its internal policy-making procedures, known as the 'First Class Foreign Policy Programme'. This Programme incorporates several dimensions, but this fellowship is primarily concerned with its emphasis on the recruitment of outside expertise to challenge the internal analysis of the FCO. One way in which this is being done is by extending the FCO's already-strong presence in 'digital diplomacy' from the usual efforts (representing British foreign policy to residents of foreign states) to a more dialogue-centred emphasis. In this new paradigm, digital diplomacy is aimed at 'internet elites' (well-known topical experts from the blogosphere, etc.), not because they are opinion-formers (although that might be a beneficial side effect), but because they can challenge the policy formulated within the FCO and produce better outcomes.
The research and leadership activities of this project are intended to 1) historicize the digital diplomacy (and related) elements of the First Class Foreign Policy Programme amidst other moments in time when the British foreign policy apparatus reterritorialized around new elements that would normally be thought of as 'outside'; and 2) bring this historical understanding of the way new elements changed the processes of foreign policy formation to the contemporary implementation of the First Class Foreign Policy Programme.
The primary method of doing so will be an overnight Retreat, funded through the fellowship, to be held at Farnham Castle with FCO staff involved in digital diplomacy and the First Class Foreign Policy Programme as well as outside experts recruited to assist discussion. During this Retreat, relevant insights from my research will be offered with discussion ensuing as to the impact of this historical perspective on contemporary policy. Following the retreat, I will write up a report based on the various opinions and perspectives presented to be presented to the FCO. The intention of this research is therefore animated by an interest in contemporary social theory and its impact on our understandings of history and British foreign policy, but is deployed for the benefit of the FCO.
Other beneficiaries might include the European Union (especially the material on the External Action Service and its everyday relationship to British diplomats), other international organizations, and governments that are (like the UK) ensconced within the geopolitical assemblage known loosely as 'the West'.